Catalytic Methods for Sustainable Manufacture of Chemicals

This PhD project will build on prior expertise in the Dyer research group to develop a portfolio of complementary methods to convert a range of sustainable bio-derived feedstock molecules (in particular those derived from agricultural wastes) to appropriate primary chemical building blocks or drop-in replacement chemical starting materials. Research will target an array of catalytic methodologies for deoxygenation, with a particular focus on selective alkene manufacture. The project will focus on combining state-of-the-art process chemistry methods including flow, batch and microwave synthesis approaches. A primary element of the of the project will be development of tolerant homo- and hetero-geneous catalysts (including the design of immobilised homogeneous variants), where possible seeking readily recyclable platinum group metal systems and other "not at risk" metals. At all stages of the project, emphasis will be on gaining fundamental understanding of underpinning chemistry including kinetics and catalyst degradation, taking into account the fundamental guiding 12 principles of green chemistry and ensuring that the work strictly adheres to the 17 UN Sustainable Development Goals.